Volume-complete stellar evolution: the 4MOST spectroscopic footprint within 100 pc of the Sun

The project aims to enhance our understanding of the stellar population within 100 pc of the Sun, an area of critical importance yet underexplored in astrophysics. This volume includes the brightest, unreddened specimens of nearly all star and planet types, serving as benchmarks for calibrating both models and observations. The choice of the 100 pc volume is deliberate, corresponding to the maximum distance at which cool white dwarfs and M dwarfs can be identified onboard Gaia. Covering the full HR diagram, i.e. the entire initial mass function from ˜0.07 to ˜10 M? and all evolutionary stages for stars formed within the past ˜12 Gyr, this sample is crucial for testing stellar evolution by comparing star formation histories inferred from white dwarfs and main-sequence stars, which are assumed to be the same. This will be helped by analysing the ages of wide binary components at different evolutionary stages.

I am the PI of a 4MOST (4-metre Multi-Object Spectroscopic Telescope) sub-survey on the VISTA telescope in Chile (2026–2031), dedicated to obtaining optical medium-resolution (R˜5000) spectra of ˜200,000 Gaia-selected stars and white dwarfs in the southern hemisphere and within 100 pc of the Sun. This timely project will leverage these data, along those publicly available from Gaia DR4, WISE and Euclid, combined with state-of-the-art stellar models developed locally, to refine our understanding of stellar ages, Galactic disc formation history, and planetary system evolution. The project will take advantage of the well-constrained age dating methods using white dwarfs.

The objectives are to 1) lead the characterisation of the 4MOST 100 pc footprint sample which will culminate in the publication of stellar parameters for white dwarfs and A/F/G/K/M dwarfs using pipelines currently being developed in collaboration with the 4MOST infrastructure working groups. 2) Model the 100 pc Gaia HR diagram in terms of stellar formation history, initial mass function and initial-to-final mass relation using established stellar population synthesis codes and 3) Test state-of-the-art grids of stellar evolution and atmosphere models, including current Warwick-led work on white dwarf crystallisation, dense atmosphere opacities, and 3D convection.

The project will deliver 4MOST catalogues of stellar parameters stored on the European Southern Observatory’s public archive, enabling community and collaborative studies of intriguing systems, including white dwarfs with exotic planetary debris or double-lined systems indicating short merger/explosion timescales. The project will enable better metallicity/activity/velocity dispersion versus stellar age relations and more accurate white dwarf spectral evolution.

As out-of-field impact, we will pioneer a novel methodology bridging the traditionally separate population studies of stars and white dwarfs. This effort will enhance the use of white dwarfs to trace the formation history and radial migration of stars within the Galactic disk and eventually halo when Vera Rubin data become available. Ages determined in this project will be compared to those found from asteroseismic studies of Sun-like stars and red giants in larger volumes. The project will also allow the derivation of improved ages for planetary systems, including planet hosts and white dwarfs with active accretion of planetary debris. Finally, we will provide high-precision and unreddeded white dwarf flux calibrators at <1% accuracy for redshifted SN Ia and cosmological studies.